Schape Modular

We are seeking TSB funding to enable us to engage with the University of Salford to carry out a design review and stress analysis of our design for a reinforced concrete floor slab which forms a principal element of a prefabricated (off site manufactured) concrete and steel building system which we are currently developing. The exercise aims to develop a
building method able to create efficient (low energy), easily altered, UK Building Standards-compliant,
durable and aesthetically attractive domestic, commercial and industrial accommodation at a significantly lower cost than is achievable using current, conventional construction techniques.
Our commercial interest is in the manufacture and supply of the moulding and handling equipment required to produce the pre-cast building sections.